Innovative Health App

An innovative patient-managed app which allows patients to create and maintain their own personal healthcare record on smartphones and tablets. Share your health information with those you want, when you want.